Creating a Progressive Canada-UK Free Trade Agreement: Gaining Civil Support in a Post-Brexit World

This research comprehensively assesses strategies to strengthen support for an inclusive and progressive Canada-UK FTA in a post-Brexit context. Canada and the United Kingdom (UK) have prospered from a productive commercial relationship. Their two-way merchandise trade totaled more than C$25.3 billion in 2016, making the UK Canada's fifth-largest merchandise trade partner and making Canada the UK's eighth biggest export market outside the EU. The UK is the second largest source of FDI to Canada and Canada's second most significant destination for FDI abroad. Brexit has made the future of this relationship uncertain. Various trade and financial institutions, such as Export Development Canada (EDC), the Business Development Bank of Canada (BDC), and the Royal Bank of Canada (RBC) note that Brexit may affect Canadian exports and investments. Brexit could make the UK a less attractive destination for Canadian investment due to uncertainty over the UK's market access to the EU. Further, Brexit could result in Canadian exporters facing the same tariff structure that was in place before the Canada-European Union Comprehensive Economic and Trade Agreement (CETA). This would raise the costs of doing business, particularly for exporters of Canadian services. For these reasons, Canadian businesses may direct more of their business to the EU.

Crucial to the future of Canada-UK relations is the possibility of a new Canada-UK Free Trade Agreement (FTA). One issue for analysis, is why there is a growing reaction against deeper economic integration. It is also useful to understand why free trade agreements fail to live up to societal expectations. Who are the losers from free trade and who opposes free trade and globalisation?

This research identifies different inclusion efforts that could be made to strengthen the support for a Canada-UK FTA. Our proposal identifies key areas that represent civil society's critique of FTAs that need to be addressed in a Canada-UK trade agreement to gain societal support: 1) Fair and free trade: Providing safeguards to protect environment and social standards, including labour adjustment supports. What are the most effective rules, education and re-training programs that can be embedded in an FTA? 2) Effective consumer protection: including cooperation between consumer agencies to ensure the benefits of free trade agreements are felt and understood by consumers, particularly the vulnerable or marginalised. 3) Smart government procurement policy: Buy National clauses have become an important form of protectionism within government procurement policy, as well as a policy tool to support and nurture local industry and communities. How can a Canada-UK FTA be designed to allow sovereignty in the government procurement space, allowing value for money and local SME development? 4) Sustainble FDI rules: investment chapters and dispute settlement provisions have become a lightning rod for opposition to modern FTAs. Investor chapters offer recourse to businesses affected by foreign governments and often provide closed and secret rulings on important regulatory issues. The investment chapters along with dispute settlement provisions also raise important state sovereignty concerns. How can these provisions be designed to address the main concerns of critics, while preserving investor confidence? 5) How will these negotiations incorporate the positions of the sub-national or devolved regions in both countries? Could we expect a similar subnational government representation in a Canada-UK FTA? Would the devolved regions of Ireland, Scotland, Wales and England have independent representation alongside the Canadian provinces? What impact would this have on the integration level (deep or shallow) of the final agreement?

Potential impact
Our team plans to create a number of opportunities to share our findings broadly. We will focus on three groups - policymakers, populations left behind, and academics. Our engagement and information dissemination goals are tailored to each group in hopes of creating the greatest impact. Our team intends to collaborate with policymakers from both Canada and the UK during the information gathering period of this project. By creating an open and ongoing dialogue between academics and policymakers we intend to host roundtable sessions in May and follow-up presentations of the synthesised report in November, one in each country. Having a more nuanced understanding of Canada's and the UK's political environment around the free-trade in an economic climate of instability will provide policymakers the data they need to make informed policy decisions the creation and implementation of a Canada-UK FTA. Consultation interviews will be necessary to elicit the opinions of the main societal groups with vocal interest in the outcome of trade negotiations. This will include trade unions, environmental groups, consumer organisations, business representatives.

Both CETA and CPTPP are examples of progressive FTAs which include sections related to labour and technology changes, it is important to discuss the effects of these types of deep integration policies on inclusion. Groups who have been left out of the economic benefits of globalization historically have been individuals described as low skilled workers, low levels of education, women and those holding anti-immigration and other protectionist views. Our team intends on reaching out to groups who have been disenfranchised by globalization in two ways. First, we will invite youths to the roundtables to ensure that the voices of tomorrow are present today. Secondly, Dr. Beaulieu has written several pieces for national newspapers which offer a publicly accessible version of our literature review. These two pieces of our knowledge mobilization plan aim to shed light on gaps in academic and political research and to identify future research questions.

In addition to the papers produced for the project, we will produce some briefing notes that complement the larger papers. The target audience for the briefing notes will be the general public and individuals interested in these policy issues. Although these briefing notes will be scholarly publications, the reader need not need be a specialist in the subject area to comprehend the material. We will release these briefing notes through both Sussex Law School and the School of Public Policy at the University of Calgary (the Schools) and will work closely with the professional communications team to ensure maximum impact and outreach. The School communications team is very successful due to its aggressive marketing and dissemination of its research.

With every paper released, the Schools will apply a protocol of action that ensures the broadest possible reach of its work.The media approach includes further work after release of the paper by managing echo media requests - usually talk shows; reaching out to local daily newspapers, ask if they would have interest in an op-ed on the topic of the research report and if so, quickly prepare and submit about 650 words in the most accessible language possible; actively engage in social media to enhance coverage of the paper and send the paper via email to major stakeholders - donors, politicians, etc.